Deep Reinforcement Learning and Evolutionary Algorithms

I would like through my research to explore the integration of an
on-policy, sample-based DRL algorithm that utilises these advancements to
dynamically adapt and optimise within the MAP-Elites framework. This integration
aims to enhance the DRL-MAP-Elites pipeline by allowing continuous updates from a
richer, more varied dataset, ensuring that the algorithm not only retains valuable past
experiences but also incorporates new information more effectively.

Robotics and Reinforcement learning